Sheffield Hallam University and Panel Systems Limited

To develop heated panels using conductive polymer technology for space heating electric vehicles and public infrastructure. Use advanced thermo-dynamic modelling for material selection to support the development of innovative CPT heated composite panels.